Affiliative Desires: Latin American and Japanese Literary Modernisms in Transatlantic Encounters

The research project seeks to explore the cultural encounters between Latin American and Japanese modernist literature, examining their critical potentiality within the contexts of global modernisms, Latin American studies and postcolonial studies.